Exploring concept of next generation Apiceuticals for Japanese market

Nature’s Laboratory, based in North Yorkshire, was established in 2002 with the goal of discovering

sustainable natural solutions to some of the most pressing health issues of our age. The research based

manufacturing company is focussed on producing high quality natural medicines and cosmetics from both

plant materials and bee products. Founder James Fearnley has dedicated his life to researching the

medicinal properties of propolis, a remarkable natural medicine produced by bees from plant and tree

resins. Mr Fearnley has published extensively on the topic and is considered a world expert in the field.

This niche but growing area of natural healthcare has always been held back by issues of poor quality raw

material and limited understanding of specific bioactive compounds. Nature's Laboratory has contacted a

european propolis company that has developed a unique processing technology which produces a

standardised refined product. We wish to develop the relationship with this company and collaborate on a

new product range of propolis products for launch into the Japanese market.